Big Heritage

We wish to utilise Ordnance Survey and Environment Agency open data to allow us to create an interface to allow heritage, history and archaeology groups, societies and agencies to build base maps and interpret LIDAR data to support their various field projects across the UK.